University of Greenwich and London Mutual Credit Union Limited

To develop the infrastructure for risk assessment and regulatory compliance capability for housing finance business required to support sales of mortgages to attract deposits from new and existing members.